COMPLASE - COMPliant eye-safe LASEr-cleaning systems for sustainable surface cleaning

Surface cleaning tasks, in the home, offices, shop-floors, shops and hospitals, all utilise chemicals, abrasives and consumables. Through their manufacture, packaging, shipping and disposal, these consumables impact the health of our planet, making significant contribution towards rising global carbon emissions.

Imagine a cleaning process that doesn't use water, chemicals or abrasives and involves no consumables or packaging whatsoever?

WSL's Eye-safe Laser-cleaning (ELASER-RHZ) is a game-changing technology that will disrupt the global cleaning services market, providing sustainable, low-carbon cleaning solutions for industrial, commercial and domestic cleaning markets.

WSL have developed prototype systems at TRL5 and have demonstrated these on customer-supplied samples. These systems have been further integrated with robotics and machine vision to demonstrate automated, eye-safe cleaning for the circular-,etals economy, providing a route towards achieving parts-rejuvenation within the automotive sector.

Pre-commercialisation support within the COMPLASE project will fund engineering development and industrial testing to achieve fully compliant certification of ELASER-RHZ for industrial application, including compliance to EMC and product safety directives, testing to laser and electrical safety standards.

A successful project will enable WSL to meet the demands of early-adopter industrial customers needing eye-safe laser-cleaning solutions for their applications. Fully compliant, eye-safe laser-cleaning technology will establish world-first sustainable, low-carbon footprint cleaning solutions, manufactured within the UK and exported globally.